University of Ulster and Ulster Supported Employment Limited

To create new and novel models for design and manufacturing within the Northern Irish sustainable circular economy. It embeds innovative design development processes for new products and services, underpinned by a unique environment and supported employment workforce.